An investigation into the corporate diagnosis, understanding and employment of 'High Functioning Autism' in Tech Companies.

Tech companies like Microsoft, Apple, Google and Facebook are increasingly employing people diagnosed with some form of autism in their research and development teams. This thesis will investigate the reasons for this, how tech corporations facilitate and 'diagnose' autism, what they understand by this label, what they recognize and value as the special skills and advantages of the condition, how they facilitate and enhance these special features of autism, and how an 'autistic structure' feeds into the production of new tech products and what effects, if any, this structure has on users. In the course of the research for my MA Dissertation a senior tech development director at Microsoft described to me that 'the operating systems that are on your phone, PC etc. are all autistic. If you operate outside of these systems, these days you are on the fringe. The OS mirrors the autistic mind and the user mirrors the OS.' The research questions informing this thesis will ultimately concern the question of whether a form of 'artificial autism' is being imposed on users, the effects this causes, and how it mediates the relations between the users of these operating systems.